SBTRCT Skincare Product and Packaging Development

**SBTRCT - Plastic-Free Solid Skincare**

SBTRCT \[pronounced, 'Subtract'\], is the UK's first 100% plastic-free premium skincare brand.

a new gender-neutral skincare brand, dedicated to making highly effective solid skincare. The range is being developed for people who want to care for the environment without compromising on having great skin or great design. Through a mix of innovative product formulations, packaging formats and sustainable materials, SBTRCT's mission is to tackle the major environmental challenges facing the skincare industry.

SBTRCT's philosophy is simple. Less is More. Take the very best proven ingredients, such as squalane, glycerine, shea butter and coconut oil. Reduce them down to their most potent form. Negate the need for single-use plastic packaging and water-based formulations. And make with the products here in the UK.

SBTRCT is cruelty and palm oil free. The products are suitable for vegans, perfect for travel and have 100% compostable packaging.

A Moisturising Facial Balm and Gentle Foaming Cleanser have already been developed and will be launched in September 2020\. They are both solid in state, (they come in a bar format). They are packaged in special 100% domestically compostable card packaging and are accompanied by accessories that help to store the products and are made out of sustainable materials such as bamboo.

SBTRCT is looking to create new products and accessories to grow its existing range. Leading an industry that is still wed to single-use plastic as its default packaging solution and creating a choice for consumers who really want to make a difference.

sbtrct.co.uk